The New People's Hall

St Columb's Hall will create a virtual citizens theatre, "The New People's Hall", transforming a Victorian theatre building into a 21st century virtual venue that will utilise technology including AI and live streaming to host live entertainment, conferences and civic discussion during and post-the "Great Lockdown".

Our virtual venue will enable artists and event organisers to utilise state of the art technology to generate viable leads and create a range of activities that try to bridge the gap between physical and virtual event experiences.

The project will also bring to life the unique history and heritage of St Columb's Hall and provide paid-for educational resources.